Host resistance mechanisms to bovine respiratory syncytial virus (BRSV), African swine fever virus (ASFV) and Bluetongue virus (BTV)

Technical abstract
The aim of this project is to advance understanding of the mechanisms of immunity to and the pathogenesis of African swine fever virus (ASFV), bluetongue virus (BTV) and bovine respiratory syncytial virus (BRSV). The knowledge gained will contribute to the development of new or improved vaccines. Developments in DNA technology have created new opportunities for vaccine production, both through genetic manipulation of pathogens and by enabling the identification of defined antigens that induce protective immune responses. These opportunities, together with a detailed understanding of the components of the immune response that mediate protection or which contribute to the pathogenesis of disease, and knowledge of how these responses can be induced and regulated at an appropriate location in vivo, will provide a conceptual framework for the rational development of new or improved vaccines against BRSV, ASFV and BTV.